PHOTOWHEAT: Exploiting variation in stomatal dynamics and ear photosynthesis to optimise wheat productivity.

Technical abstract
It has been estimated that increases of 50% will be required in the yield of grain crops such as wheat and rice if food supply is to meet the demands of the increases in the world population. There is clearly an urgent need to develop crop plants that yield higher outputs per unit area of land, without having to increase inputs of fertiliser or water. The overall aim of this research proposal is to use novel screening techniques to screen a wheat MAGIC population for 1) enhanced photosynthesis in wheat flag leaves and ears and (2) improved speed of stomatal responses to dynamic changes in the environment. Using thermal imaging we will assess variation in stomatal responsiveness to changes in light, temperature and water status in order to determine wheat lines that can optimize stomatal behaviour for leaf/canopy temperature optimal photosynthesis. Using chlorophyll fluorescence we will determine photosynthetic rates and capacity in the flag and ears in a wheat MAGIC population. A detailed physiological screening protocol will produce key trait that will be used for QTL analysis. Flag and ear photosynthesis and canopy temperature will be also be evaluated in field trials on selected lines. Results from both the laboratory and field studies will be used to identify and select HIFs for further analysis. A major outcome of this work will be production of HIFs for gene identification and future breeding programmes.

Potential impact
The project contributes to the Food Security Strategic Priority of the BBSRC. A key impact delivered through conventional breeding programmes will be improvements in wheat varieties better adapted to different environments. Varieties with greater levels of productivity and water use efficiency will help meet essential targets in food security and sustainable food production in the UK and worldwide. The research addresses environmental sustainability of crop production through use of novel high-throughput photosynthetic phenotyping combined with genetic mapping to identify markers that can be applied in practical wheat breeding programmes.

Better understanding of the control of stomatal dynamics, canopy temperatures and the role of ear photosynthesis in plant carbon gain will accelerate the development and manipulation of plants for more efficient photosynthesis, the process that ultimately drives productivity per unit cultivated land area. Breeding programmes that incorporate project findings will be better placed to develop varieties with improved stomatal dynamics, and thus increased water use efficiency and greater carbon gain per unit of resource (water, land, nutrients) input. This contributes to the sustainability of food production. The main non-academic beneficiaries of this research will be the agri-biotech sector and commercial breeders, and in particular the agri-businesses that have programmes to increase yield of crop plants. The importance of the work is illustrated by our Industrial Partnership Award with Bayer CropScience (BCS). (As part of their contribution to this project BCS will also conduct field trials to evaluate their potential for future breeding programmes.) This demonstrates the real potential for commercialization from this research. The findings will also be important for policy-makers interested in developing novel strategies to achieve food security, as well as the public who will benefit from food security and better agricultural use of water resources.

The project will benefit the professional career development of the RAs. The RAs will be trained in a wide range of research skills, including gaining scientific practical skills in plant physiology and communication skills through the dissemination of the research. The RAs will also be encouraged to develop their entrepreneurial skills through interactions with the industrial partner, BCS. Many of the skills, such as data handling and analysis, independent planning and communication of results are transferable to other employment sectors. They will have the benefit of the excellent intellectual environment of a university with close ties with industry as well as the experience of working with partners at NIAB and BCS.

One of the main challenges for crop improvement programmes is identifying genetic targets that have significant and predictable impact on yield. This research will lead to a greater understanding of stomatal dynamics and limitations to photosynthesis (via control of CO2 diffusion and leaf/canopy temperatures) and consequently productivity. It will quantify the role and contribution of ear photosynthesis to yield, which will help prioritise this trait as a potential breeding target. The identification of loci or even genes that control ear/leaf photosynthesis and stomatal dynamics should lead to the development of markers to assist selections. By using the established MAGIC population we will contribute substantially to the growing body of phenotypic and genotypic data describing these lines, enabling future work that can include modelling genotype x phenotype interactions and system biology network models. Findings that contribute to our fundamental understanding of leaf gas exchange and photosynthetic regulation can be applied to other species, and ultimately, translation of this research to other crops will benefit the UK and global economy and food security.